Global Hydrogen Production Technologies (HyPT) Center

The Global Hydrogen Production Technologies (HyPT) Center will establish a complementary and comprehensive team with 34 leading scholars from 19 institutions in 6 countries (US, Australia, Canada, UK, Egypt and Germany) to formulate the pathway to large-scale net-zero hydrogen production from a bespoke platform of complementary technologies as an enabler of global decarbonization and with costs competitive to current methods of hydrogen production. The Center will propel three major hydrogen production technologies with strong potential to deliver breakthroughs: (i) water electrolysis including renewable energy integration and emerging electrolyzers; (ii) methane pyrolysis with solid carbon as value-added co-products; and (iii) photocatalytic solar water splitting. The Center will also tackle two major cross-cutting challenges for hydrogen: (i) the socio-economic dimensions to build a hydrogen economy spanning economics, policies and market; and (ii) the water resource/treatment dimensions for electrolysis and photocatalysis. Each funding partner country will lead one thrust area, while researchers from all the countries will be interwoven under the thrust areas to work synergistically with a common goal to accelerate technology development and deployment across the globe. The centre is led Arizona State University in the US with the participation of Cranfield, Birmingham, Cambridge, Imperial College London and Newcastle Universities from the UK.